Hexigone Inhibitors USA Market Feasibility Study

Hexigone Inhibitors Ltd is a spin-out company from Swansea University. It was created to commercialise a a

high-performance, smart-release, corrosion protection technology that was developed to replace highly toxic

chemicals that are currently widely used.

The pupose of this project is to develop global business opportunities that will allow Hexigone to enter new

geographical and sectoral markets resulting in UK exports, job creation and economic growth.